Co-creator for songwriters & producers: generative AI Creator tools to boost efficiency of the creative process

Session Studio is a cloud-hosted 'Software as a Service' platform, designed as a space for music creators to collaborate globally in real-time. It is aimed at musicians, artists, songwriters and producers. It allows creators to easily collaborate throughout the music production process: providing shared lyric sheets for co-writing, shared/synchronised audio recordings/files, royalty negotiations, chat and playlist creation, and the ability to store, share and release their music. It plugs into the major music-production software (Pro Tools, Logic, Ableton, etc.), and enables seamless real-time collaboration, regardless of where users are located.

This project will develop new generative-AI tools that will be embedded within Session Studio to assist creators in their workflows, with a particular focus on co-production of lyrics. This project will also develop an AI matching service that will help music societies to match usage reported by the likes of spotify, tv and radio stations to creators works and recordings to improve fast, reliable and accurate revenue streams to music creators.